Wideband mid-infrared group IV photonic devices and platforms

Existing group IV photonics platforms and devices only use for narrow bandwidths in the mid-infrared. For several applications, such as sensing devices that can detect a variety of substances, the photonic devices will need to be usable across a wide range of mid-infrared wavelengths. This project aims to establish group IV platforms that can support low-loss transmission over these wavelengths and then develop standard photonic circuit components (such as waveguides, multimode interferometers, grating couplers) that will work for the entire wavelength range.